Smart Eye: Predicting Public EV Charging Demand

Smart Eye project aims to explore the validity and develop easy-to-use tools to predict hotspots of increased public EV charging demand. The project has the potential to optimise public spending and private capital investment in public charging infrastructure.